The University of Northampton And Knights of Old Limited

To develop and embed a holistic culture of efficiency throughout all aspects of the operations with subsequent dissemination across a wider partnership.